Wander City

Wander City is social commerce application for helping people to discover places they love in the city through wandering. It is a novel application that addresses a specific problem of connecting people to places and events based on their interests and immediate goals (eg, hunger, need for relaxation). The app works in any city in the world and also integrates social features such sharing wishlists and deals and brings together group interest to find group based content for when you are with friends.